Q-Shield Transport: Quantum-Secured Sensor Networks for UK Transport Infrastructure

**Q-Shield Transport** is a cybersecurity platform that protects operational technology (OT) sensor networks in UK transport critical infrastructure against current and emerging quantum-enabled threats. As transport authorities adopt advanced sensors for subsurface monitoring, the data they generate constitute sensitive national infrastructure intelligence that must be secured from field collection through to cloud-based analysis.

**The Challenge**

Transport OT networks face a dual problem. The NCSC's 2025 post-quantum migration roadmap requires UK organisations to complete discovery and planning by 2028, with full migration by 2035\. Yet most transport OT environments lack any credible path to quantum-resilient security. Legacy industrial control protocols were never designed for modern cryptographic standards, and wirelessly connected field sensors present particular migration challenges. Adversaries are already conducting "harvest now, decrypt later" attacks on encrypted communications.

At the same time, the subsurface data being collected are both high-value and poorly protected. Government evidence shows that 20 to 60 per cent of transport infrastructure projects experience delays due to unforeseen ground conditions, with utility strikes costing the UK approximately £2.4 billion per year. Quantum gravimetry offers a step change in sensing capability, but its deployment depends on securing the resulting intelligence.

**Our Solution**

Q-Shield Transport addresses both problems through three integrated capabilities. First, a quantum-resilient communication layer combines post-quantum cryptographic protocols with quantum key distribution for high-security links, aligned to the NCSC migration roadmap, protecting sensor data across wired and wireless OT networks. Second, an automated interpretation engine uses physics-informed machine learning to process quantum gravimeter signals into depth-resolved subsurface profiles, reducing the specialist interpretation bottleneck that currently limits practical deployment. Third, a data fusion module combines gravity data with surface measurements, including traffic loading and soil moisture, to support asset condition monitoring and early risk identification.

The platform is designed to integrate with existing asset management systems at Network Rail, National Highways, and local authorities, and builds on published UK research in quantum gravity sensing, including field-validated subsurface detection.

**Strategic Fit**

The project supports the UK National Quantum Strategy's goal of transitioning quantum sensing from laboratory to deployment and addresses the NCSC's priority of securing OT environments. During Phase 1, the team will develop a clear value proposition by engaging directly with transport operators, infrastructure owners, and cybersecurity stakeholders. The market validation stage will test demand for quantum-resilient OT security, identify early-adopter organisations, and produce a commercialisation roadmap to inform a Phase 2 proof-of-concept application.